Neural correlates of learning and confidence during decision making and their utility in developing "intelligent" information technologies

Consider an image intelligence analyst trying to distinguish between numerous targets of interest in a large array of noisy CCTV or satellite images to pinpoint only those that might pose a real security threat. Her ability to do this reliably depends on her years of training in interpreting such images and on her overall level of confidence that the target selection is correct. This example highlights two important phenomena underpinning human cognition. Firstly, training and experience can induce long-lasting improvements in our ability to detect, identify and make decisions based on ambiguous sensory information; a phenomenon commonly known as perceptual learning. Secondly, decision confidence - the degree of belief that one's choice is likely to be correct - can inform our decisions further by providing a graded assessment of expected outcome. Despite the prevalence and obvious utility of these phenomena in everyday life (e.g. learn about our surroundings to make better predictions and plan future actions), their neural substrates and how they can be used to build intelligent machines to improve human decision making when solving important socioeconomic problems remain elusive.

Modern neuroimaging methods made it possible to "take a peak" into the human brain. Human electroencephalography (EEG) is a non-invasive method whereby electrodes placed on the surface of the scalp measure the brain's electrical activity. This technique provides precise information on when the brain processes information in time. In contrast, functional magnetic resonance imaging (fMRI) measures (non-invasively in an MRI scanner) changes in the local blood flow in the brain as we process information. This in turn allows one to identify where in the brain this processing takes place. Here we propose to combine these two methods to simultaneously obtain information on when and where the brain processes information relating to perceptual learning and decision confidence while human participants engage in various decision making tasks.

Crucially, after deciphering the behavioural and neurobiological origins of learning and confidence during decision making we will develop a brain-computer interface system (computer program controlled in part by human brain signals) that exploits these decision correlates to optimise human performance when dealing with problems relying on inconclusive or partially ambiguous evidence in areas such as security (e.g. optimise systems for threat detection), global economy (e.g. optimise marketing and investment strategies) and health and wellbeing (e.g. identify prognostic precursors of cognitive ageing and disorders known to compromise ones decision-making faculties).

The main translational output of our work will be a prototype system for fast and intelligent image triaging of large image/video repositories (e.g. CCTV, satellite, advertising image databases). The sheer volume, diversity and sparsity of items of interest in these databases render a manual search for targets of interest very ineffective. Our system will improve human performance (i.e. targets detected per unit time) by presenting a large amount of images in rapid succession (i.e. increase throughput relative to manual search) and re-prioritise the image sequence, placing those that are more likely to contain a target of interest in the front of an image stack. Re-prioritising will be achieved in real-time, by intercepting (non-invasively) brain signals that are indicative of ones decision about a potential target of interest while exploiting signatures of learning and confidence as identified above.

This work will be performed collaboratively with our international partners at Columbia University in New York. Together, we started to use cutting-edge technology and analysis tools that allow us to characterise and exploit neural signatures associated with human decision making (this work was recently featured in a BBC Horizon documentary).

Potential impact
Economic, social and public policy impact: Being able to tap into the neural processes of human decision making can provide the platform for developing technologies that help inform a variety of socioeconomic problems. The key translational aspect of our work (to be delivered at project completion) is the design of a prototype system for brain-informed image triaging. Image and video repositories are growing at an exponential rate and as a result the efficient searching of these databases, given their size, diversity and sparsity of items of interest, has become a major problem. Crucially, this problem arises in domains as diverse as intelligence image analysis (e.g. identifying targets of interest and exposing security threats) and marketing (e.g. informing advertisement strategies and product design).

To date, search technologies in intelligence image analysis rely heavily on computer vision programs to explore the relevant databases despite being less effective than human image analysts (IAs) who are limited in number relative to the enormous amount of imagery available. Similarly, multimedia search for identifying effective advertisement material rely mainly on cumbersome market research tools (e.g. surveys/questionnaires). Our work will have direct impact on these and related tasks by utilising neural correlates of decision making to optimise image search and improve IAs performance relative to manual search.

Our system will dramatically increase throughput by presenting an IA with a large amount of images in rapid succession and re-prioritising the order in which the images are later scrutinised (using real-time, non-invasive brain signals), by placing those that are more likely to contain task-relevant information in the front of an image stack. The system can have a wide range of applications in remote sensing, multimedia search, neuromarketing, advanced gaming interfaces etc. We aim to further develop this technology through well-established links with industrial partners (see Pathways to Impact). We believe the system can have direct benefits for a number of organisations in government/MoD (e.g. remote sensing and intelligence image analysis) and the private sector (e.g. marketing and multimedia search).

As optimal decision making is at the heart of strategic planning, providing a mechanistic account of human decision making can also have wider, long-term, socioeconomic impact on problems ranging from policy making and risk management to informing individual decisions on health behaviours and savings strategies. Furthermore, identifying reliable markers of decision confidence in particular can help inform problems that rely on inconclusive or partially ambiguous evidence (e.g. medical diagnosis and treatment) by providing a probabilistic assessment of expected outcome such that alternative actions are better evaluated.

Health and Wellbeing: In normal and abnormal cognitive ageing, even simple decision making is affected, as evidenced by changes in behavioural measures such as accuracy and response time. In addition, a large number of disorders known to compromise ones decision-making faculties (e.g. ADHD, Schizophrenia, autism, personality disorders) can also lead to similar behavioural changes. The imaging tools proposed here could provide a useful tool for characterising the neural changes that are causal to these behavioural changes and lead to the development of new methods for identifying diagnostic and prognostic indicators of cognitive deficits and more directed behavioural and pharmacological treatments at a much earlier stage. This is another very tangible goal, which we plan to pursue as soon as we roll out the first results from this study. To this end we already established links with local colleagues - experts in ageing and mental disorders (see Pathways to Impact) - to formally test whether such prognostic indicators can be used in the clinic.